HDHL-Biomarkers: Fatty Acid Metabolism - Interlinking Diet with Cardiometabolic Health (FAME)

Technical abstract
The overall objective is to use existing biobanked samples and dietary and phenotype data from cohort studies and randomized controlled trials to,
a) identify novel lipidomics biomarkers of cardiometabolic health which could replace or be used in addition to fatty acid profiles as more sensitive biomarkers of status and of future cardiometabolic clinical events,
b) establish relationships between whole diets and specific foods with tissue status of fatty acids as explanatory factors for diet relationships with cardiometabolic health, and
c) to investigate genetic determinants of fatty acid status and metabolism which modify the physiological effects of dietary intake.

WORKPLAN
WP1. Lipid metabolites from lipidomics as novel biomarkers of cardiometabolic health will be identified based on follow-up of prospective studies on type 2 diabetes with exploration and cross-validation (EPIC-Potsdam cohort and CORDIOPREV trial). Potential for dietary modification of identified biomarkers will be tested in well-controlled trials involving FA modification (DIVAS, LIPGENE, RESET, SATGENE).
WP2. Specific SFA and trans-FA and novel lipid biomarkers will be tested as biomarkers of dairy fat intake in a wellcontrolled
trial (RESET) and subsequently evaluated as markers of cardiometabolic health (DIVAS, SATGENE, RESET) and long-term cardiometabolic risk (EPIC-Potsdam, CORDIOPREV, PREDIMED [n=7447])
WP3. Polyphenols and candidate genes as determinants of response to FA intake will be evaluated in the PREDIMED trial and EPIC-Potsdam cohort and subsequently validated in well-controlled trials on FA (LIPGENE, SATGENE) and polyphenol (FLAVURS) modification.

EXPECTED RESULTS
Results of the project may contribute to the refinement of current food and nutrients based dietary guidelines, e.g. with regard to dairy intake, PUFA intake and plant-based diets and the targeting of intervention strategies aimed at improved cardiometabolic health to those most likely to benefit